The Unarmed Civilian Protection in South Sudan (UCP-SS) Dataset

The need for effective protection of civilians from armed violence is growing globally. Every year there are new record highs of people forcibly displaced, with current numbers of 122.6 million and counting (UNHCR 2024), and a majority of war-time casualties in many conflicts are among civilians. Unarmed civilian protection (UCP) –a nonviolent mechanism used by civilians to protect other civilians and/or themselves from physical harm in such contexts– has been growing in scope alongside protection needs. This is reflected, for example, in the creation of the Community of Practice of Unarmed Civilian Protection and Accompaniment as an umbrella for 61 UCP organisations working in 24 areas across the world (CoP UCP/A, 2025). Consequently, UCP has become a significant source of safety for many civilians in violent contexts. The expansion of UCP practice is reflected in a growing body of UCP research, but which has to date been predominantly qualitative in nature. The very limited attempts at quantitatively evaluating the protective impact of UCP and inform best practice are not least due to the fact that there is no publicly available dataset on UCP.
Building on recent innovations in nonviolent resistance and peacekeeping literatures, this project will make a much-needed quantitative contribution to the study and practice of UCP by creating the world’s first comprehensive quantitative dataset on UCP initiatives: the Unarmed Civilian Protection in South Sudan (UCP-SS) Dataset. To this end, the project partners with Nonviolent Peaceforce (NP), the world’s largest UCP organisation, using existing primary data collected by NP’s South Sudan mission to create a new dataset on UCP activities and types of violence in South Sudan and conduct first in-depth analyses of UCP effectiveness and trends based on this new dataset.
Using incident-day as unit of analysis, the project team will code NP’s rich primary text data consisting of 3,900 weekly data reports on incidents of violence and UCP activities across 23 locations in South Sudan and an additional 319 other documents created between 2017 and 2024, turning NP’s existing but disparate text data into a gold-standard numerical dataset suitable for quantitative analysis. Using this new dataset, the team will employ different analytical models to explore what the data tells us about UCP in South Sudan and its effectiveness in mitigating local-level violence across time and space.
The project outputs (deliverables) will consist of the new UCP-SS dataset and its underpinning codebook; a toolkit, new reporting template and training for NP to improve data collection and continue using quantitative data analysis to monitor and improve their practice in South Sudan and spread it to its nine other mission locations; and two academic articles to introduce the new dataset and present analysis results.
The academic project outcome will be a transformative boost for UCP research through quantitative analysis to complement the existing rich body of qualitative research. Organisationally, the project will help project partner NP to inform its design, monitoring, evaluation and learning (DMEL) through quantitative methods and evidence, with the potential to share this practice with other UCP organisations in future. Societally, the project will help improve both research and practice of UCP as one of the mechanisms to provide protection of civilians –one of the pressing issues of our time amid growing instability and decreasing aid budgets– thereby contributing to create safer spaces for conflict resolution efforts.